Global Integrity Education - A Behavioural Approach

Private sector corruption is a strong barrier to economic development across the globe, particularly in non-Western countries, struggling with entrenched cultures of rule-breaking and a lack of ethics and integrity training.
In this context, we propose a topical research program in behavioural economics that will support integrity education programmes of the United Nations Office on Drugs and Crime (UNODC), particularly those targeting young students and private sector professionals in corruption-vulnerable countries. The UNODC is an organisation with longstanding expertise in deploying education to promote values like integrity and combat corruption (see their flagship Education for Justice (E4G) initiative).
The aim of the PhD research programme is to provide the scholarly foundation, measurement and impact evaluation of interventions inspired by the UNODC's Education for Justice (E4G) initiatives.